BAG-1: A novel strategy for targeting the androgen receptor splice variants in castrate resistant prostate cancer.

Scientific/medical context of research?
Prostate cancer is the commonest male cancer (41,000 diagnosed in 2010) and the second commonest (10,700 died in 2010) cause of male cancer death in the UK. One man dies of prostate cancer every hour in the UK. The growth of the prostate is dependent on hormones (androgens). Hormones are the body's chemical messengers that stimulate cell growth through binding their receptors (androgen receptor). Prostate cancer develops when prostate cells grow uncontrollably. This is initially dependent on androgens. If diagnosed early prostate cancer can be cured by surgery and/or radiotherapy. However, 30% of cases will relapse and more than 20% of cases will present with widespread (metastatic) disease that is incurable. Initial treatment strategies to lower androgen levels provide robust responses in 90% of cases (hormone naive prostate cancer). Unfortunately, in time, nearly all cases progress to fatal disease that no longer responds to such therapies (castrate resistant prostate cancer). One mechanism driving castrate resistance is the identification of structurally altered androgen receptors (splice variants). These are permanently active and do not bind androgens rendering current therapies ineffective. There are currently no clinically available treatment strategies that target the androgen receptor splice variants and this is a critical area of unmet research and clinical need. BAG-1 is a protein found at increased levels in castrate resistant prostate cancer compared to hormone naive prostate cancer. BAG-1 activates both the androgen receptor and androgen receptor splice variants in prostate cancer. Techniques lowering BAG-1 protein levels inhibit the growth of prostate cancer cells. BAG-1 provides a novel therapeutic target to inhibit the androgen receptor splice variants and impact on the survival of patients with castrate resistant prostate cancer.

What is the research trying to achieve?
This fellowship will determine BAG-1 protein levels in patient biopsies and correlate this with patient survival and treatment responses to identify BAG-1 as a prognostic biomarker (predictor of survival and treatment response) in castrate resistant prostate cancer. It will identify BAG-1 as a critical regulator of androgen receptor and androgen receptor splice variant signalling driving castrate resistance and therapeutic resistance in prostate cancer. The fellowship will identify BAG-1 as a novel therapeutic target for anticancer drug discovery efforts in castrate resistant prostate cancer.

Why is this important?
There are no clinically available therapies that target androgen receptor splice variants in castrate resistant prostate cancer. Targeting BAG-1 provides a strategy to overcome castrate resistance and therapeutic resistance improving patient survival in this common disease.

Who is carrying out the research?
Dr Adam Sharp is a specialist registrar in medical oncology at the Royal Marsden Hospital in London. He completed his Bachelor of Science (Biochemistry and Pharmacology) and Doctor of Philosophy (Cancer Sciences) before undertaking his medical training. His career ambition is to be an academic medical oncologist with a laboratory focused on translational research within the field of cancer therapeutics. This fellowship will be carried out under the supervision of Professors Johann de Bono and Paul Workman who are key opinion leaders within the fields of drug discovery, drug development, chaperone proteins and prostate cancer medicine. Dr Sharp will be based in the Cancer Therapeutics Unit at the Institute of Cancer Research, the top rated academic drug discovery unit worldwide. The fellowship will initiate a consortium (sponsors and collaborators) of international leaders within the fields of BAG-1, androgen receptor, chaperone proteins, drug discovery and prostate cancer medicine to ensure the greatest scientific and clinical impact of this fellowship.

Technical abstract
Aims/Objectives:
BAG-1, Androgen Receptor (AR), AR spliced variant-7 (ARV7) and Ki67 mRNA and protein expression will be correlated with survival from castrate resistant prostate cancer (CRPC). The BAG-1L:AR/ARV7 interaction and BAG-1 regulation of AR/ARV7 signalling will be determined in prostate cancer (PC) cell lines. The role of BAG-1 in driving castration and treatment resistance in PC will be investigated. The ability of small molecules to reverse BAG-1 function in PC will be determined and assays will be established for drug discovery screening efforts.

Methodology:
NanoString technology will be used to determine mRNA levels in PC patient biopsies. We have generated novel monoclonal antibodies to ARV7 for use in immunohistochemistry (IHC) and immunofluorescence (IF) . Protein expression will be determined in PC patient biopsies using IHC and IF. Co-immunoprecipitation experiments will characterise the interaction between BAG-1L and AR/ARV7 in PC cell lines (PC3, LNCaP, VCaP and 22RV1). BAG-1L regulation of AR target genes (luciferase reporter assays, reverse transcription polymerase chain reaction and RNA-seq) will be determined. Clonogenic assays will determine the role of BAG-1 in both castration and therapeutic resistance.

Scientific opportunities:
Establish multispectral imaging and NanoString technology for the use in tissue biopsies from PC patient tumour samples. The fellowship will provide new knowledge into regulation of nuclear hormone receptors providing new experimental tools to explore key physiological and pathological pathways and opportunities for drug discovery efforts targeting ARsv.

Medical opportunities:
Develop predictive and prognostic biomarkers for the management of CRPC and identify novel therapeutic strategies for treating CRPC.

Career opportunities:
Pre-clinical drug discovery under international leaders at the world's top rated academic drug discovery unit and highly active and effective drug development unit

Potential impact
Who will benefit and how will they benefit from the research?

Dr Adam Sharp (the Fellow):
The fellowship will provide me with world class postdoctoral training under the supervision of key opinion leaders in their respective fields at the top rated academic drug discovery unit. This training will allow me to build on my promising academic career and progress to a senior clinician scientist position. In addition, it will provide experience of clinical drug development in a highly active and effective drug development unit. This will support my progress towards my career ambition of becoming a leading British academic medical oncologist with a laboratory focused on translational research within cancer therapeutics. Throughout this time I will make contributions to drug discovery and development providing ongoing benefit to cancer patients.

Prof Myles Brown, Prof Andrew Cato, Prof Graham Packham and Mr Ramsey Cutress (the collaborators):
My collaborators are key opinion leaders in the research fields of BAG-1, androgen receptor and prostate cancer. The collaborations will provide direct access to the data produced and free transfer of validated laboratory reagents between groups. The initiation of such a consortium will ensure focus within each group to avoid duplication and competition. This will ensure rapid progress of the project and greatest impact within the prostate cancer research community. These collaborations will form part of further applications to pursue drug discovery in this research field.

Wider research community:
Regulation of the nuclear hormone receptors (NHR) implications beyond prostate cancer. New knowledge on these pathways is important for other cancer types (oestrogen receptor and breast cancer). In addition, NHR signalling is important in regulating other physiological and pathological pathways (reproduction, development, metabolism, diabetes and obesity). Therefore BAG-1 may have important roles in other disease processes. This provides impact beyond my immediate research environment and could further impact a variety of conditions affecting world health.

Prostate cancer patients and their families:
The fellowship and associated activities will impact upon prostate cancer patients and their families. The fellowship will aim to identify a group of patients that do not respond to conventional cytotoxics and endocrine therapies. This will impact on patients' quality of life by sparing toxicities associated with treatments that are ineffective. More critically, it will identify therapeutic targets that improve the survival of this cohort of patients. Patients and their families will have the opportunity to attended the institute of cancer research open day and discuss my research. This will give them the chance to provide their own views on my research going forward.

A-level students:
To engage the local community I will deliver workshops within local schools to stimulate the bright minds of the future. These workshops will be aimed at A-level science students to discuss potential career opportunities in medicine and science using examples from my career path.

In the short term the fellowship will broaden knowledge on regulation of NHR pathway that can be applied to prostate cancer and other pathologies. It will provide A-level students with inspiration to follow careers in medicine and science. In the long-term it will lead to new therapies for cancers and other disease impacting on the nations health. In addition, identifying prostate cancers that don't respond to conventional treatments may change treatment algorithms and health service policies. Finally, I will gain both research (pre-clinical drug discovery) and clinical (drug development unit) skills that will allow me to achieve my career ambition and make ongoing contributions to anticancer drug discovery in the United Kingdom.